ASTIR - Advanced Storage Technology Into Reality

The ASTIR (Advanced Storage Technology Into Reality) consortium will develop a new battery concept that will enhance the attributes of future Jaguar Land Rover electrified vehicles from 2024\. The battery system will be optimised for future platform architectures and will be critical to both Jaguar Land Rover and the associated UK supply chain.

The ASTIR project will focus on the non-cell hardware and control system leading to a battery system which delivers future electrified vehicles with improved cost, range, efficiency and charging attributes. The development of a novel battery module construction and manufacturing process will be central to the project. In addition, the team will also deliver enhanced modelling techniques which will accelerate future battery engineering.

To deliver this exciting project a consortium of UK based, world-class experts has been assembled:

AE Oscroft and Sons Ltd -- This SME brings expertise in battery components and heat treatment techniques and will be responsible for developing a new bus bar design aligned with an advanced welding process.

Advanced Insulation Systems Ltd - An expert in materials and process technologies gained from the oil and gas industry, who will apply their knowledge to safety and thermal propagation mitigation in battery systems.

AVL UK -- A major provider of global engineering services with extensive experience in battery engineering and vehicle integration. They will lead the realisation of the proof of concept system and vibration modelling of the battery design.

Siemens PLC will use their extensive modelling portfolio to explore the battery technical challenges and develop validated models which will accelerate future battery development.

The Warwick Manufacturing Group will apply their world-renowned expertise in battery technology to develop and validate advanced models as well as testing of the integrated battery solution.

Jaguar Land Rover will provide overall project coordination including battery application engineering and lead integration of the findings into the Jaguar Land Rover vehicle portfolio.

Successful execution of the project will enable UK production sourcing, and sustain as well as generate UK jobs growth during the critical transition period from conventional internal combustion engines (ICE) to electrified powertrains.

The realisation of the ASTIR battery technology will cement Jaguar Land Rover's position as a leading provider of world-class electric vehicles, building on the global success of the Jaguar I-PACE, the world's first premium all-electric performance SUV.